3D 5G Immersive Audio for Urban Outdoor Heritage Contexts

This project will address a research gap concerning the understanding of the combined use of 3D and 5G technologies to engage heritage audiences. The project will be novel in approach in that it will use a combination of 3D immersive audio and 5G technology to create heritage-specific content and to develop new audiences for the heritage sector. It will create a prototype environment for the creation, curation and dissemination of heritage-specific 3D audio. For this, it will combine the Innovate UK funded Brighton Digital Catapult 5G testbed for high-speed content streaming and low latency, Google Resonance Audio tools for 3D sound, the Echoes Creator for geolocative sound and outdoor Heritage locations in Brighton. This will work with ambisonics, user location, head-related transfer function (HRTF), environmental modelling to provide accurate convolution reverbs to provide immersive experiences, streaming multi-channel ambisonic audio, 5G technology and other emerging relevant audio and mobile technology. It will advance scientific solutions for achieving low latency spatial audio with 5G. A co-creation methodology will engage audiences and heritage partners throughout the design, production and evaluation process.
The project will analyse the user experience of heritage content when walking around urban outdoor heritage sites (e.g. Brunswick Square in Brighton) with specific headphones linked to a smartphone. They would listen a 3D sonic experience designed to convey information about the specific heritage context (including sounds, music and spoken words), something that could be imagined as an experience that includes features of 3D computer game sound, GPS sound walks, guided heritage tours and immersive AR/VR experiences.
This builds on existing research undertaken at Brighton on 3D immersive audio technology, GPS audio for heritage sector, 5G immersive experiences, augmented reality and cultural/heritage audience development though mobile/digital technologies (e.g. NetPark).
3. Research questions
RQ1: What kind of heritage-specific content emerges through experimentation with 3D immersive audio in a 5G testbed?
RQ2: How could this help heritage institutions to engage new audiences and to understand in detail how they behave near cultural heritage (user movement, location, interaction data)?
RQ3: How do audiences experience heritage engagement when delivered through immersive 3D audio in public/urban spaces?
RQ4: What does a prototype public lab for the creation, curation and dissemination of 3D immersive audio look like and what can the heritage sector learn from it?

Potential impact
1. Academic beneficiaries: The CDT will develop scientific and engineering excellence in the domain of cultural heritage scientific and engineering research and more fundamentally in the enabling domains of imaging and sensing, visualisation, modelling, computational analysis and digital technology. While the CDT focusses on the complex materials and environments of the arts, heritage and archaeology, it will be broadly influential due to the range of novel methods and approaches to be developed in collaboration with the Diamond Light Source and the National Physical Laboratory. The establishment of a student and alumni-managed 'Heritage Science Research Network', will enable CDT's cross-disciplinarity to bridge EPSRC subject boundaries impacting scholarly research in the arts and humanities and social sciences.
2. Heritage beneficiaries: The CDT will have a transformational effect on public heritage institutions by dovetailing 'Data creation', 'Data to knowledge' and 'Knowledge to enterprise' research strands. The resulting advances in understanding, interpretation, conservation, presentation, management, communication, visualisation of heritage, and improved visitor participation and engagement will lead to significantly improved public service and value creation in this sector. This will sustainably boost the cultural heritage tourism sector which requires significant heritage science capacity to maintain the UK's cultural assets, i.e. museum, library, archive and gallery collections and historic buildings. 15 globally leading heritage Partner institutions (both national and international) will contribute to dissemination through established and new heritage networks e.g. the EU Heritage Portal (http://www.heritageportal.eu/).
3. Industry, particularly three crucial sectors: (i) sensors and instrumentation, which underpin a wide range of industrial activity despite the small size (UK Sales £3Bn), and are a key enabling technology for successful economic growth: 70% of the revenues of FTSE 100 companies (sales of £120Bn) are in sectors that are highly dependent on instrumentation; (ii) creative industries, increasingly vital to the UK with 2M employees in creative jobs and the sector contributing £60Bn a year (7.3%) to the UK economy. Over the past decade, the creative sector has grown at twice the rate of the economy as a whole; (iii) heritage tourism sector contributing £7.4Bn p.a. to the UK economy and supporting 466,000 equivalent jobs. Without the CDT, this crucially important economy sector will experience an unsustainable loss of capacity. The impact will be achieved in collaboration with our Partners: Electronics, Sensors, Photonics KTN, TIGA and Qi3, a technology commercialisation, business development and knowledge transfer company.
4. Public: The intensive public engagement activities are built into CDT including dissemination and engagement events at heritage institutions, popular science conferences and fora, e.g. Cheltenham Science Festival, European Science Open Forum and British Science Festival, as well as events organised by the HEIs' Beacon projects (e.g. UCL Bright Club). Cross-cohort encouragement to engage in these events will realise the substantial potential for the CDT to popularise science and engineering. More widely, visitors and users of heritage will benefit from the development of new and more engaging presentation tools, and pervasive and mobile computing.
5. Policy: SEAHA will engage with policy makers, by contributing evidence to policies and research agendas (the PI is actively involved in the EU JPI Cultural Heritage and Global Change, in which she advised on the development of the EU Cultural Heritage Research Agenda endorsed on 22/03/2013) and develop policy briefings for governmental and parliamentary bodies. The CDT is also a strategically important development of the AHRC/EPSRC Science and Heritage Programme ensuring continued global UK leadership in the SEAHA domain.